Sketch Based Localisation

This project will learn the types of edges that humans identify as important and to build this knowledge into a robotic map building and localisation framework. The project will demonstrate the efficiency and accuracy of the approach for both internal mapping of a building, using a small robotic platform, and on the larger scale by mapping the entire campus using the Surrey autonomous testbed (car).